Next Generation Disease Screening using Nanosensors'; Highly multiplexed label-free detection of soulble proteins and miRNA in biofluids

There is an enormous need for analytical methods that can achieve simultaneous detection of multiple
soluble proteins and miRNA in complex biological fluids. A technology that can achieve this holds the
promise of far-reaching impact in multiple healthcare grand challenges ranging from
neurodegenerative disease to several major cancers. This project aims to develop a multiplexed
label-free detection of soluble proteins and miRNA in biofluids based on the Oxford Nanopore
MinION. The MinION is an established platform capable of high-throughput sequencing capable
probing 512 channels simultaneously. Via customisation and use of molecular carriers, we believe
that such a platform can be used for the detection of up to 44 (256) protein and miRNA biomarkers
simultaneously in a label-free manner. The molecular carriers will not only enable efficient transport
and detection of the biomarker to the nanopore but will also incorporate a unique DNA barcode
identifier consisting of 4 bases which can be used to confirm concentration and presence of a
particular biomarker. Each carrier will contain a complementary sequence for the detection of miRNA
or an aptamer sequence for detection of protein. As a proof of concept, we have selected 2 key
proteins linked to a major neurodegenerative disease (Parkinson's, Alzheimer's) and 10 miRNA
sequences which are either up or down regulated in patients. The developed method is universal and
if successful this pilot work will build the basis for a general approach for the detection of proteins and
small molecules such as miRNA and neurotransmitters in complex unmodified samples.

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.